MEMO - a connected smart product range prolonging the independence of an individual living with dementia.

Dementia cannot be cured or prevented. In the UK there are 850k individuals who have been diagnosed with dementia - 225k new sufferers are diagnosed each year. Of these, two-thirds live at home. Alcuris Limited has identified an opportunity for a range of connected products, the first; an aide memorie; the memo hub and an automatic pill dispensers; the memo pill. The Memo platform will enable individuals with dementia to live independently in the familiar and safe environment of their own home. The memo system offers many more benefits including: supporting carers (e.g. allowing a carer to check remotely that the patient has dispensed the correct medicines); relieving anxiety and worry of the carer and patient; and building stronger support networks between carers and healthcare professionals. Memo will offer an opportunity to monitor the progression of dementia, providing a valuable insight into how best to manage the care an individual needs. The memo sysetem can adapt to the individuals and families needs, moving with into a residential care enviroment if needs be.